University of Newcastle upon Tyne and Rotary Power Limited KTP 23_24 R4

To develop a tool using advanced computational structural and fluid dynamics to optimise lubrication and structural performance in hydraulic motor design as part of a future-proofing strategy.